Waterscan Cyber Security Voucher

Waterscan is an environmentally conscious and innovative utility management company. As a UK SME company seeking to grow its services and employee base, Waterscan is seeking the support of the Technology Strategy Board to help plan the next stage of its technical architecture while operating effectively in a cyber-security environment.